University of The Highlands and Islands and Tilhill Forestry Limited

To develop and deliver a unique decision support system, enabling optimisation of the tree harvesting process and supply of timber to the market.